Innovation Voucher - Cyber

clipzonk.com helps people organise and communicate. Our target is to save people an hour a day and let them do things that today, are impossible.

We save people time by helping them organise and collaborate with people. The service automates the processes of meetings and projects, thereby saving time.

Many organisations want to know who they know, but find it difficult to answer simple questions. For example, 'who in my organisation has the best relationship with a particular stakeholder?' clipzonk.com is designed from the perspective of the user, so answering such questions is straightforward.

The support from the Technology Strategy Board has been used to enhance our approach to cyber security. The service has been reviewed by an external cyber-security expert and their recommendations incorporated.